SCEPTICS: A SystematiC Evaluation Process for Threats to Industrial Control Systems

Industrial Control Systems underpin almost all aspects of life in the UK, the power network operated by the National Grid and the rail network, which is over seen by the Rail Safety and Standards Board (RSSB) are two key examples of this.

In this project we will work with the National Grid and RSSB to perform a detailed security analysis of their systems, looking for possible points of cyber attack and building an understanding of the impact of possible failures. This will lead to better security for these important systems.

Based on what we learn from this analysis we will work with the company Level 3 TRL and Parsons Brinckerhoff to generalise our methods into business processes that other owners of industrial control systems can use to help ensure their systems are safe from cyber attacks.

Potential impact
Industrial Control Systems (ICS) underpin almost all aspects of life in the UK, the systems that the National Grid and the Rail Safety and Standards Board are responsible for are key examples of this. We will help these organisations develop better methods with which to scope their systems, identify harm threats and understand the impacts of compromises. This will, in turn, lead to better security for these important systems and everyone who uses them.

A longer-term impact will be the documented security analysis processes that we will produced as part of this process. These processes will allow other ICS owners to repeat our analysis and identify harm threats and vulnerabilities in their own systems. This process will be developed in partnership with Level3 TRL to ensure that it is a useable, repeatable business process. This work will potentially help all ICS owners so helping to involve the overall cyber security of the UK.